Development of interactive, personalised App-operated back care robot prototype

Have you ever had a sore back or known someone who had one? If so, that's not surprising: "low back pain \[is\] the single leading cause of disability globally" according to the WHO and Public Health England [found in 2018][0] that "low back and neck pain was the leading cause of level 3 morbidity for males and females." We're addressing the disruptive impact of COVID-19 on access to manual physiotherapy for people with back pain, due to the requirement for close human contact during manual treatment which results in a high risk of infection. Our aim is to make personalised back care widely and above all safely available to all, regardless of race, colour, ethnicity, religion, gender, sexual orientation or age.

Your back is different, everyone's back is different. That's why if you visit the physiotherapist with a back issue they will always carry out a detailed consultation. Our new technology will automate this crucial component of manual therapy using in-App consultation to interact with users and enable personalised treatment to be delivered by a robot. The founder of the company is a trained engineer and physiotherapist. Incorporating his physiotherapeutic know-how, our software will analyse the user's responses to offer over 10,000 different personalised treatment programmes, delivered by a robot controlled by the App. Our solution will deliver personalised, safe and effective therapy in the home. Our offering will provide as many sessions as users need for a monthly cost of around one manual physiotherapy session - making the regular treatment needed by those with chronic back pain affordable.

We are a diverse team with the skills in project management, engineering, financial planning and software to make this project come in on budget and be a success.

We believe our obtainable market is 33m people and £19.4bn annual revenue globally, including 2m people and £1.2bn revenue in the UK and 9.7m people and £5.7bn revenue in the USA. We target £26.6m revenue by 2026 and plan to create 49 highly paid, skilled jobs in the UK three years after completing our project. Our long term ambition is to be the leading back care company in the world, making interactive, personalised, high quality, affordable and safe back care available across the world.

[0]: https://www.gov.uk/government/publications/health-profile-for-england-2018/chapter-3-trends-in-morbidity-and-risk-factors#trends-in-morbidity-by-disease-group